Nois

The development of textiles that incorporate elements to protect the wearer from electromagnetic radiation. We are all immersed in electric smog and this is an area of growing concern for health.